ABOVE (Applying Battery Optimised Vehicle charging Environments).

The UK will ban all sales of new diesel and petrol cars by 2040 (DEFRA,2017). The adoption of Electric Vehicles (EVs) could add c.30GW to UK peak demand by 2050 (National Grid, 2017), requiring significant upgrades to the UK's electricity grid, costing 'tens of billions' (ESC, 2018). This can be reduced to around 8GW with smart charging technologies, including the integration of charging and battery storage (National Grid, 2018).

Vehicle-to-grid offers potential revenue streams to boost the business case for chargers. Limiting factors in accessing grid services are unpredictability of vehicle plug-in at optimum times for grid services. Required charger response times to access the most valuable markets (FFR) limit are unlikely to be met with existing products due to the need for communications between the market signal, charger and car before the energy flow can commence. This risk limits the applicability of the V2G model in the market.

In this project, Agile intend to overcome many of those issues through testing the feasibility of new V2G developments with battery-enhanced chargers. It will explore the development of optimisation algorithms which improve the response times for key markets and mitigate potential unavailability of vehicles for charging without impacting the grid services.